Republic of Things: Canary

This project is testing the scientific and environmental benefits of an Internet of Things (IoT) research trial into air quality monitoring. Air quality in many UK cities has declined in recent years (mainly down to vehicular emissions of NO2 and low-level ozone). Yet there are only 300 monitoring stations across the UK (half of these provide hourly data collection via modem). We propose real-time data transfer for accurate information and analysis. This project is concerned with the trial and commercialisation of a low-price, real-time, monitoring solution. The UK has a real opportunity to pioneer genuinely useful IoT applications and build a Citizen Science approach to exploitation and development. This project will define the opportunities, develop the product and service design models, and determine and technical and market approach.